University of Nottingham and Royal College of Veterinary Surgeons Trust KTP 23_24 R5

To identify, develop and implement an evidence-based, systematic quality improvement model, for large-scale application into the veterinary sector. It will transform the quality of veterinary care, leading to better patient outcomes, and more efficient and sustainable healthcare systems.